Shareflow Cyber Security Voucher

As a web-based startup, it's critical to our business that the Shareflow network is well protected from potential cyber attacks.The Cyber Security Innovation Voucher will enable us to commission experts to help identify risks and design effective and sustainable solutions to support long term, secure growth.